Hadronic signals of Higgs bosons

Experiments at the Large Hadron Collider (LHC) have confirmed the existence of a Higgs boson, a discovery which led to the 2013 Nobel Prize in physics. The Higgs mechanism is therefore the one chosen by Nature for the generation of mass. Currently, all measurements of the properties of the newly discovered object are consistent with the Standard Model (SM), the current prevalent description of particle physics. The SM has therefore been remarkably successful, yet it leaves unsolved the following well known puzzles: the large difference between the Electro-Weak and Planck scale, the absence of unification of forces and the problem of flavour. Hence, in spite of the Higgs boson discovery, there remains a need for Beyond the SM (BSM) physics.